Development of a new multi-physics optimisation method for permanent magnet assisted synchronous reluctance machines

One of the most popular motors used in the industry are pm assisted synchronous reluctance motors, however design process includes rigorous
parametrisation and investigation. In this project it is aimed to define and apply a new multi-physics optimisation methodology based on targets such as drive cycle efficiency, performance, cost.